Newcastle University and Raytheon Systems Limited

To develop and embed advanced characterisation, modelling and process optimisation techniques to enable productions of world leading Silicon carbide semiconductor based MOSFET devices and circuits.